Birmingham City University and Made in the Midlands Limited

To employ Artificial Intelligence techniques to automatically parse profiles, news and interactions with the aim to make matching recommendations for connecting businesses, subscribing new members to the platform and delivering targeted online advertising.